success at school

Success at School was established in 2012 to create a user-friendly, informative and accessible platform for schools and students to access information on employers and the different career paths and choices available to them.